Optimising power grids and chemical reactions with graph neural networks

Summary:
In this project the wider applicability of graph neural networks will be explored, to answer questions as "How do atoms arrange in space to form molecules and materials?" and "How does power flow in an electrical grid?". The common theme is that both problems may be represented as graphs: atoms or substations as the vertices, and bonds or transmission lines as the edges. GNNs will be employed to model interactions in such systems and to optimise processes. Results of this work will be useful in optimising electricity grid operations and schedules as well as in understanding chemical transitions between different molecules.

Background:
Atomic systems and electrical power distribution networks may appear to have little in common, but both are challenging to model, and both can be described as graphs, and this project will apply graph neural network techniques to model these systems accurately and computationally efficiently. In case of power grids, direct optimisation of power flow is computationally demanding, therefore surrogate models can help speed up the calculations. Exploiting the graph topology using neural networks can provide accurate predictors for the Hessian preconditioner, which is used to accelerate the optimisation process.

Atomic systems are characterised by connections, or bonds, between the constituent atoms, mapping to the concept of graphs, therefore making the representation by graph neural networks appealing. To elucidate topology and more specifically, the three-dimensional structure of atomic systems, we need to predict the edges or links in the graph. Link prediction using graph neural networks has been suggested[1], and this project would explore adapting this methodology on atomic systems.

Another aspect of graph neural networks is the possibility of embedding triangles[2], or higher than two-body correlations. In atomic systems it is well known that many-body interactions are significant, and it would be interesting to explore connections with power grid networks. In partnership with Invenia Labs [3], we plan to use the predicted Hessian information to accelerate geometry optimisation and transition state search in atomic systems in parallel with optimisation problems in power networks.

Potential impact
Impact on Students. The primary impact will be on the 50+ PhD students trained by the Centre. They will be high-quality computational scientists who can develop and implement new methods for modelling complex systems in collaboration with scientists and end-users, who are comfortable working in interdisciplinary environments, have excellent communication skills and be well prepared for a wide range of future careers. The students will tackle and disseminate results from exciting PhD projects with strong potential for direct impact. Exemplar research themes we have identified together with our industrial and international partners: (i) design of electronic devices, (ii) catalysis across scales, (iii) high-performance alloys, (iv) direct drive laser fusion, (v) future medicine exploration, (vi) smart nanofluidic interfaces, (vii) composite materials with enhanced functionality, (viii) heterogeneity of underground systems.

Impact on Industry. Students trained by HetSys will make a significant impact on UK industry as they will be ideally prepared for R&D careers to help to address the skills shortage in science and engineering. They will be in high demand for their ability to (i) work across disciplines, (ii) perform calculations that come along with error estimates, and (iii) develop well-designed software that other researchers can readily use and modify which implements novel solutions to scientific problems. More generally, incorporating error bars into models to take account of incomplete data and insufficient models could lead to significantly enhanced adoption of materials modelling in industry, reducing trial and error, and costly/time-consuming R&D procedures. The global market for simulation software is expected to more than double from now to 2022 indicating a very strong absorptive capacity for graduates. Moreover, a recent European Materials Modelling Consortium report identified a typical eight-fold return on investment for materials modelling research, leading to cost savings of 12M Euros per industrial project.

Impact on Society. Scarcity of resources and high energy requirements of traditional materials processing techniques raise ever-increasing sustainability concerns. Limitations on jet engine fuel efficiency and the difficulties of designing materials for fusion power stations reflect the social and economic cost of our incomplete knowledge of how complex heterogeneous systems behave. High costs of laboratory investigations mean that theory must aid experiment to produce new knowledge and guidance. By training students who can develop the new methodology needed to model such issues, HetSys will support society's long term need for improved materials and processes.

There will also be a direct impact locally and regionally through engagement by HetSys in outreach projects. For example we will encourage CDT students to be involved with annual 'Inspire' residential courses at Warwick for Year 11 girls, which will show what STEM subjects are like at degree level. CDT students will present highlights from projects to secondary-school pupils during these courses and also visit local schools, particularly in areas currently under-represented in the student body, in coordination with relevant professional bodies.

Impact on collaboration. Our international partners have identified the same urgent challenges for computational modelling. We will build flourishing links with research institutes abroad with long term benefit on UK research via our links to computational science networks. Shared research projects will strengthen links between academic staff and industry R&D personnel and across disciplines. The work will also lead to accessible, robust and reusable software. The Centre will achieve cross-disciplinary academic impact on the physical and materials sciences, engineering, manufacturing and mathematics communities at Warwick and beyond, and on the generation of new ideas, insights and techniques.